Micrometre to decimetre scale diffusion in feldspars

Two recent discoveries, one in natural feldspar, the other in a lab experiment, appear to widen the range of known diffusion behaviour of argon in K-feldspar (and by implication many other minerals), upon which much of thermochronology rests. We have designed a series of experiments to use this unique sample to test the validity of laboratory determined diffusion parameters, 3D argon diffusion, and large diffusion domains, in order to make a step change in our understanding of K-feldspar thermochronology.